Causal inference in educational attainment and psychopathology: insights from family-based genomic designs

Summary
Educational attainment (EA) is observationally associated with lower risk for adverse mental health outcomes and may have a protective effect. Whether these associations are causal and the mechanisms that underlie the role of education in the intergenerational transmission of advantage is not entirely clear.
Developing an understanding of both how EA serves as a mechanism of the transmission of opportunity across generations and as a putative cause of improved health raises causal questions that observational study designs struggle to answer and for which the design of randomised interventions are near impossible.
In combining insights from psychology, sociology and genetics, I aim to provide a more comprehensive understanding of how education influences life chances and psychological wellbeing and dys(function) across generations.

Research Questions and Methodology
I will address three research questions:

1. How are educational attainment and mental health traits causally linked?
2. How do parents influence the educational outcomes of their offspring?
3. Which characteristics of parents influence the educational attainment of their offspring?

Mendelian randomization (MR) is a method of instrumental variable analysis that uses genetic variants in order to estimate the causal effect of an exposure on an outcome, such as the effect of EA on mental health outcomes (Davey Smith and Hemani 2014). MR exploits the natural randomisation of transmission of genetic material from parents to offspring in ways that are uniquely beneficial for causal inference. Additionally, I will make use of datasets including related individuals and their genotypes, primarily parents and children, to develop a greater understanding of causal mechanisms in the family environment and beyond.
These methods enable the exploration of causal pathways linking parental education, offspring outcomes, and mental health, while accounting for both genetic and environmental factors.